Cyber Vouchers

Data Eliminate provides secure data destruction services for electronic media such as computer hard drives. Data Eliminate initially developed its service as a CESG CCTM Mark approved destruction service between 2008 and 2012.Our strategy/idea is to:- Move customer service and interaction on-line by enabling our customers to access details of assets we have processed via and advice of best practice via on-line customer portal. We presently just have a brochure website.- Ensure that that portal is secure.- Ensure that the company's intellectual property pertaining to business processes for data destruction is safe from cyber attack